Sensory experience and pre-configured networks in developing neural circuits for navigation'

This project will investigate the post-natal development of the neural map of space in the hippocampus, testing the roles of sensory experience and experience-independent, pre-configured networks in the assembly of neural circuits for navigation. The project will make use of two recently available technologies: 1) wireless technology will be used to conduct neural recordings in natural environments, investigating the role of sensory experience in development, 2) longitudinal 2-photon imaging will be used to track the activity of hippocampal networks before and after they display spatial tuning, testing for the presence of experience independent activity patterns.